MDAC

"The MDAC – Multi Dimensional Access Control - Security Model.

The protection of “multidimensional” (MD) information is important for more than one reason. Society and economy are more than ever networked, which is giving rise to greater amounts of “cross-border” information, a vital component of effective operation of both government and commercial organisations. The problem is, there exists a serious deficiency in the ability of users to share confidential information from multiple data sources and technologies on a dynamic basis.

MDAC bridges the gap between the principles of “need to know” and “need to share” and provides the users with the capability to share confidential information across the borders of different organisations."